Baseline Smart Card Energy Harvesting for Plug-and-Play Integration

Rising levels of financial fraud and public concerns about personal control of identity (particularly biometrics) have driven the need for a new generation of smart cards (with biometrics, dynamic CVV, etc). Unfortunately, as the NFC technology that underpins contactless payments has been around for some time, current solutions do not meet the power requirements for this new security and functionality, without significant redesign or replacement of the installed point-of-sale and reader base. Freevolt's leading energy harvesting technology is able to provide the necessary power to facilitate on-card biometrics (or other advanced security measures) as a drop-in solution for contactless cards, utilising existing industry-standard communications chips and readers, without requiring on-card batteries. All of this for a very small additional cost (pennies), and without compromising the form-factor or mechanical requirements for smart payment cards.

This technology can also be adapted for entry cards (e.g. access control) or secure IDs (e.g. e-passports), enabling advanced security measures and higher data throughput, without costly infrastructure or ecosystem upgrades. In the same way mobile phones became a one-stop-shop for photography, GPS, music, etc., the next generation of smart cards can become a single solution for all identity, access and payment needs - all enabled through Freevolt's patented and patent-pending RF energy harvesting technology.